rPowered Penetration Test

rPowered is a document archive and retrieval engine, designed to enable the corporate market to provide cloud based document management services to their customers, including 24x7 secure access to electronic payslips, utility bills and policy documents, to name just a few. rPowered allows consumers to self-register for an account and immediate access to their important documents, with full audit trail and tracking for their suppliers.